Novel, next generation memory for mobile devices

This project aims to develop low power, working samples of CMOS memory ‘chips’ suitable
for customer evaluation to prove the viability of SureCore’s novel architecture and circuit
designs on a next generation, Fully Depleted Silicon-On-Insulator(FD-SOI) 28nm process
technology. SureCore’s design will consume 40% less power than alternative solutions.
Today’s smart phones, tablets and MP3 players are possible though System-on-Chip (SoC)
devices which integrate much of their functionality. These devices rely on ‘Moore’s Law’ to
cram more and more transistors onto a single silicon chip. Static Random Access Memory
(SRAMs) can occupy over half the silicon area of a modern SoC and consume up to 70% of
battery power.
Quantum and atomistic effects are now influencing transistor characteristics reducing product
yield and reliability; SRAM designs are particularly sensitive to these effects. Fundamental
changes to the underlying transistor structures such as FD-SOI have been developed but
cannot be easily adopted into existing design methodologies. SureCore recognise this
challenge and through combining device physics knowledge with architecture and circuit
design experience, they have developed a novel low power SRAM architecture.
Simulation results indicate a power saving of 40%. This project will develop prototype silicon
to prove the simulation results are accurate. SureCore can then sell these memory designs to
the fabless semiconductor industry.